Increased shelf life packaging

Ethylene management is fundamental to maintaining post-harvest quality of fresh produce. Effective technologies can deliver a staggering 50% reduction in such waste, but the cost of such technologies limits their uptake. We aim to developed an ethylene management product, modifying packaging film to incorporate an active ethylene scavenger as a functional surface coating.